SMILE - Semantic Modelling of Intent through Large-language Evaluations

The SMILE project aims to take advances in Natural Language Processing on which Overtone has been working for years and take them even further to create a new way for content businesses and those who rely on content to understand why a piece performs as it does. It will create a prototype of a tone classifier that takes large language models and fine-tunes them to create nuanced understanding of whether a piece is humorous, serious, or positive, as well as other qualitative aspects that can impact how an article resonates with an audience.

This project will help add to Overtone's offering by addressing one of the most pressing needs for publishers, news avoidance. News avoidance has been growing as audiences turn away from the repeated coverage of traumatic events. Overtone's models will allow publishers to optimise the delivery of their news to include both coverage of important, serious events while ensuring that audiences also are served lighter, more personal news that fulfils their needs to be inspired or entertained.